Man-in-the-loop control of flexible metal forming processes

Set in the overall research areas of novel manufacturing processes and materials engineering for metals and alloys, the project aims to develop man-in-the-loop control of flexible metal forming processes.
In the laboratory of Prof Julian Allwood at the University of Cambridge, various computer-controlled processes for shaping metal without fixed tooling have been designed and built. Several projects have been run working on the design of tool-paths with these machines, but due to the long solution times of finite element process models these have had limited success.
Nevertheless, craft workers - skilled manual operators - use related processes with great success. Therefore, this project aims to study and characterise the actions of skilled craftsmen using the equipment in the laboratory to inform new approaches to developing automatic control. In particular, an attempt will be made to build a tactile interface that reproduces the experience of metal spinning.